Traceken 2.0: Strengthening Healthcare Supply Chain to support sustainable recovery from Covid

Tongadive, is a technology startup focusing on solving business problems through software products based data orchestration. Our flagship product, TraceKen, aims to fundamentally disrupt healthcare industry's supply chain by providing a unique approach to track and trace utilizing enterprise blockchain technology.

Tongadive is currently running a pilot project a lead customer, a manufacturer of clinical laboratory testing kits for providing end to end visibility to its supply chain and make it compliant to EU IVDR requirements. The pilot is expected to evolve into full deployment of TraceKen 2.0 at the customer.

The aim of this project (Project) is to enable Tongadive to develop features into TraceKen (TraceKen 2.0) that would provide enhanced functionality helping to accelerate recovery from Covid while at the same time promoting post Covid supply chains to have a cleaner, greener footprint. This would be enabled through development of an Analytics Engine that would make product recalls more efficient while establishing Provenance of Origin on healthcare supplies.

1\. Build a first of its kind, robust software combining the power of enterprise blockchain and Machine Learning (ML) powered Analytics Engine

2\. Promote green, clean, sustainable supply chain in post-Covid 'new normal' through a product that enables circular economy while saving costs

3\. Provide SME manufacturers in healthcare industry a quality product

4\. Open up product to be explored for use cases outside healthcare industry where similar end to end visibility and provenance of origin are likely to become the new norm

This Project focuses on the application of new technologies (blockchain, machine learning) to solve existing problems and address gaps in healthcare supply chain. As an extension this product could be a major disruptor in global supply chains across multiple industries.

Project team comprises of Design and Development lead, Data Scientist, Healthcare Supply Chain expert, security expert and Programmers. The team has external support from industry experts in healthcare and product strategy.

To assess and evaluate market or TraceKen (and TraceKen 2.0), four dimensions of market size and growth trends in healthcare are evaluated:

1\. Healthcare market

2\. Blockchain usage in healthcare

3\. Track and trace software trends and demand in the market

4\. Current market players

The Project brings significant value for the taxpayer. Tongadive will utilize this funding to help the UK lead in technology that promotes circular economy and sustainable development in addition to directly delivering public good objectives.